Manchester Metropolitan University and Future Directions CIC KTP 23_24 R3

To transform and embed new digitally enabled ways of working, improve operational productivity and efficiency, and provide capacity and capabilities to grow and scale the impact of services.